Identification of chromosomal components that stabilize cell differentiation and restrict nuclear reprogramming

Our bodies consist of a limited number of organs, such as brain, heart, pancreas etc.; each consists of a few thousand million cells. Hardly ever does a cell in one organ switch to become a cell characteristic of another unrelated organ. Even when normal new cells are produced by division of their own stem cells, they become the same kind of cell as those that they replace: they remember their ancestry. Therefore the specialized state of a cell is extraordinarily stable.

However, if the cytoplasm that surrounds the nucleus of a normal cell is changed experimentally, this can cause a dramatic switch of the gene activity of that nucleus. Its memory is lost, and in combination with its new cytoplasm, it can generate every different kind of cell in the body. This makes it possible, for example, to transfer the nucleus of a skin cell to a new kind of cytoplasm, and so generate a whole range of new cell-types, such as brain, heart, etc. Therefore new cells of the same genetic constitution as the original skin cell are formed and can therefore be given to an individual who does not need to be immunosuppressed, a damaging procedure if cells are transferred between any unrelated individuals. We ask what is the mechanism of the stability or reversal of differentiation?

To answer these questions, we need to know what are the components of an adult cell nucleus that, on the one hand, maintains its memory of specialization, and, on the other hand, that have to be changed to enable it to be rejuvenated. Ideally we would dismantle, one by one, the components of an adult cell nucleus until it has forgotten its specialization. The key part of our proposal is that we have devised a means by which this step by step dismantling of a cell nucleus can be done. We transplant nuclei into a particular cell, called the amphibian oocyte, which uniquely can provide a test of the memory (more specifically, the genes expressed) of a nucleus. By this way we can find out which components of a nucleus carry its memory.

What benefit would result from our project? First we would know what components are needed for a cell to retain its normal, healthy function. Second, we would know what components must be taken away from cells for them to produce replacement cells of therapeutic value.

Technical abstract
We have developed a novel experimental procedure to analyse how certain chromosomal proteins and RNAs control gene activity in two important aspects of cell behaviour. One concerns the mechanism by which specialised cells maintain their state of differentiation. The other relates to the increasing resistance of nuclei, during development, to the experimental reversal of gene activity.

We will first make a suspension of permeabilized mammalian somatic cells (?nuclei?) from which chromosomal proteins and RNAs will be progressively removed. The depletion of proteins will be achieved by increasing concentrations of KCl and Triton. We can also remove certain parts of proteins (e.g.histone tails) by proteolytic digestion. The second stage of this procedure is to transplant the depleted nuclei to living oocytes of Xenopus, which allow the extensive transcription of active genes, with multiple rounds of transcriptional initiation. Under normal conditions the removal of chromosomal proteins causes chromatin to become so dispersed that it cannot be taken into a microinjection pipette. However, we have overcome this problem by encapsulating protein-depleted nuclei so that they can be transplanted into oocytes. The result of our procedure is to be able to relate the loss or modification of particular proteins or RNAs to the continuing transcription, or induced activation, of known genes.

To determine the function and likely mode of action of the chromosomal components that we identify, we propose to (1) achieve the depletion of a single type of protein or modified protein in somatic nuclei by competition with protein-specific peptides, (2) overexpress single types of proteins (or mutants) in transplanted nuclei (coupled to locus specific association studies by ChIP), (3) deplete nuclei, differing in cell identity, of proteins that account for the differences observed between their reprogramming response by oocytes, and (4) re-introduce specific RNAs into RNA-depleted nuclei. Somatic nuclei prepared by these means will be tested in oocytes for transcription of, and the association of specific factors with, individual genes. We propose also to transplant single protein-depleted nuclei to enucleated eggs to see effects on development.

We can therefore understand how a particular chromosomal molecule is responsible for the continuing expression of genes in stably differentiated cells and for the resistance to the reversal of gene expression, and hence maintenance of cell differentiation, under conditions of nuclear reprogramming as related to eventual cell replacement therapy.